Investigating the effects of manufacturing processes on the structural, thermal and crystallisation properties of HDPE and UHMWPE composite materials

Nanofibres offer a route to structure composites to provide strength, stiffness and toughening. Many approaches have been developed for this purpose, one of the most popular in research terms being electrospinning. Electrospinning offers an effective and fast method in nanofibre production however, difficulties in production of consistent fibres with uncertain molecular orientation of the chains limits use of this method. This project aims to manufacture and test bi-layer coextruded fibres with different polymers in the core and the sheath and use hot compaction for selective melting of the sheath. The objectives include fabrication of bi-continuous phase composites using single and dual component polymers, assessment of orientation of the polymer fibres post fabrication using diffraction and spectroscopic techniques and mechanical testing of the composites. Ultimately, addition of other functionalities would aid in assessing how the manufactured materials could be used in a tissue engineering construct, particularly growth of bone cells on the materials. This novel approach in use of layered fibres alongside hot compaction is expected to provide biocompatibility for a range of hard/soft tissue applications.

Potential impact
The chief impacts are twofold:

1. Supply of doctoral level engineers trained to the very highest standards in advanced composites. They will take up positions in industry as well as academia.
2. Development of next generation advanced composite materials and applications for wealth creation in the UK.

Other important impacts are:

3. Enhanced UK reputation as a world leading centre in advanced composites that attracts inward investment and export opportunity.
4. Attracting elite overseas students, enhancing the UK's global reputation for excellence in Advanced Composite materials and their applications and widening the pool of highly skilled labour for UK industry.
5. Engaging with local schools and media, to disseminate, enthuse and raise the profile of Engineering to school children and to the wider public.